Elmore Insurance - Cyber Security Grant Application

"Elmore are a specialist insurance broker offering advisory, broking and claims management services.

Our ethos is simple: our clients come first. That means we will go above and beyond to ensure you get great results when you need them. We adhere to the highest professional and ethical standards, protecting client confidentiality while managing resources cost-effectively.

An award of a cyber security grant will be a real catalyst to drive our growth and demonstrate to both our existing customers and prospects that we have the very best processes and systems in place - certified to Cyber Essentials +"